SoliS : Solid Surface Backlighting

Design LED Products have developed an thin, efficient, mechanically flexible LED lighting technology which enables large area lighting. Driven by innovations in surface optics, this project will deliver a positive leap performance, from which DLED will demonstrate large area, flexible LED lighting panels for integration with Solid Surface materials such as Corian.